IRIS Project Director Salary Buy Out

To be Project Director for the IRIS Project

- coordinates the planning and provision of eInfrastructure for STFC Science as per IRIS funding

- to prepare and submit any subsequent documents required to secure further funding to STFC,UKRI or BEIS

- to contribute to the UKRI eInfrastructure expert working group on behalf of STFC

Potential impact
Provision of eInfrastructure is essential to allow all STFC science projects to exploit the data they produce.
IRIS ensures more of the requirement is fulfilled.

The impact is therefore that investments made in Facilities, instruments and experiments by STFC will be more appropriately exploited, hence return on investment.